Infectious disease outbreaks as a consequence of disaster-related risk factors

Despite several advances in hygiene, sanitation and mass vaccination campaigns, infectious disease outbreaks still cause significant mortality and morbidity worldwide, especially in low and middle-income countries. The likelihood of outbreaks occurring is affected by the vulnerability of the population and the risk factors they are exposed too. These risk factors have a variety of influences including climate, food, water and human behaviour. One such influence that has shown evidence for causing outbreaks is disasters (such as armed conflicts and natural hazards). Understanding why these disasters cause outbreaks and their associated risk factors are important to protect vulnerable populations, especially as the impact of how global change may alter the frequency and intensity of these disasters is largely unknown. This project aims to use both statistical and mathematical modelling techniques to understand how disease outbreaks are initiated and spread in these environments and how aspects of global change may alter them in the future. The results of the modelling will be used to develop disaster mitigation and adaptation techniques and understand how to priorities the health needs of these populations to avoid outbreaks.